Development of a High Frequency e-Spott for verification of Footpath & Road Reinstatement

Road repairs in the aftermath of laying pipes and cables in the ground or carrying out repairs to these utilities cannot be verified except by extracting cores from the newly repaired surface. The e-Spott is a multi-channel radar designed to measure the depth of the first 2 layers of the repairing materials. This depth measurement is made in nanoseconds time. At the same time the radar calibrates its own transmission velocity, turning the depth measurements into cms. The radar also uses a built in GPS to record its position and all of the data is recorded directly on to a SD card. The whole process is non-destructive and very much quicker than taking out cores.
The current e-Spott is suitable for measuring major roads. However, many pipes and services are laid either under footpaths or under minor roads. For these measurements to be accurate, a higher frequency version of the e-Spott is required. This short project is to develop a higher frequency e-Spott for the verification of footpath and minor road reinstatements.